Safe High Voltage EV battery materials (SAFEVOLT)

In order to reduce the carbon emission and global warming, its very critical to get Electric Vehicle (EV) widely used and acceptable with equivalent or better performance. The current EV batteries technologies are facing challenges in terms of safety while efficiently operating over 4V. The safety precautions taken in EV battery packs like cooling systems and gas escape channels result is very heavy battery packs. SAFEVOLT takes a wholistic approach to solving the problems of the range anxiety of consumers by focusing on safety and improving the cell energy density simultaneously. Safer cells with higher energy density mean less cooling and controlling systems at the battery pack level, therefore reduced cost, and more energy in the battery pack. Hence more driving distance in pure electric for both EV & PHEV and more affordable and safer batteries, making EV more affordable. This fosters the EV & PHEV market in the UK and globally. The SAFEVOLT project brings together 4 leading organisations that are at the forefront of battery materials innovation - Johnson Matthey (one of UKs largest battery companies and a leading global cathode material manufacturer) Talga Technologies (a SME with extensive experience in graphene production and R&D), University of Cambridge and TWI ltd. This project aims to achieve cells with 60% improved energy density and 30% reduced weight.